Platform location and connection

TidalStream and Mojo have jointly proposed a project to the TSB to explore and demonstrate methods for providing the seabed mechanical and electrical connection of a single-point-mounting structure carrying a multiple tidal turbine array. Such multiple turbine platform approaches offer step-change reductions in the cost of tidal energy, confirmed by independent consultant Black and Veatch in the case of TidalStream's Triton platform to represent a halving of the cost relative to single turbine installations. In this project, the detail of the key subsea connection will be explored at scale, with practical tests in both tow tank and open water demonstrations.